Sustainable Plastics

The research area of interest within this PhD programme is related to the occurrence, effects and mitigation of microplastic impacts on aquatic organisms and ecosystems in order to align with the work of Professors Isabelle Durance and Steve Ormerod as well as the expertise available within the School of Chemistry.